What makes adults happy? Investigating psychological development in adulthood and its impact on wellbeing

Today, people transition to, and experience, adulthood in an increasingly volatile and uncertain world compared with previous generations. One result is that traditional milestones of adulthood - such as marriage, parenthood, and a stable career - are often delayed or out of reach for people in their twenties. For example, the average age of first-time mothers in the UK was 31 in 2021, compared with 26 years of age in the 1970s (Clark, 2024). These changes in socio-demographic trends coincide with an ever-growing number of adults seeking help with mental health problems (Barendse et al., 2021; BMA, 2024; De France et al., 2022). My fellowship project aims to explore the links between psychological development in adulthood and mental health and wellbeing to (a) help support young people during the transition to, and throughout, adulthood; (b) change the way that researchers view adult development; and (c) maximise my contribution to the academic and non-academic communities.

My PhD explored psychological development in adulthood. My thesis introduced a new model for adult development, the CARES taxonomy, which overcomes previous models of adult development which considered adulthood to be a fixed state achieved through the accomplishment of social roles like marriage and parenthood. The CARES taxonomy emphasises that adulthood is a time of continuous development defined by psychological shifts rather than social roles. CARES consists of five psychological qualities that describe adulthood: Cognitive maturity (confidence in knowledge); sense of Aging (realisation that life is finite); self-Reliance (ability to look after oneself); Eudaimonia (living in alignment with oneself); and Social convoy (network of social relationships). During my PhD, I developed the foundations for CARES, and how this framework is theoretically connected with young people's wellbeing and mental health.

This fellowship will allow me to consolidate my PhD work by exploring the link between psychological development and mental health and wellbeing in adulthood in more detail by (1) writing up an academic paper on the connection between the CARES qualities and wellbeing, (2) exploring lived experiences of CARES and wellbeing in a new qualitative study which I will also publish, and (3) building a network of academic and non-academic stakeholders, including researchers, practitioners, and relevant organisations. This work will build on the foundations of my PhD and establish adult psychological development as a core research area.

To ensure that this work achieves maximum impact, I will share my findings at academic conferences and publish two articles in high-impact journals. An important aim of this work is to also share my findings with the public, which I will achieve through (a) building connections with charities and organisations focused supporting adults' mental health and wellbeing, (b) writing press releases and working with the communications team at York to encourage media coverage of this work; and (c) building an open-access website where anyone can complete a CARES survey and get information about promoting positive psychological development in adulthood.

This research will enhance the area of adulthood research and has the potential to create real-world impact for young adults' identity development and well-being.